Methods for analysing national routine electronic records for cancer patients in England

Cancer causes almost 1 in 3 deaths in the U.K. High-quality care for cancer patients near the end of life should ensure that they live this important stage of life with dignity, without pain, and at home. However, most cancer patients require unplanned hospital care near the end of life. This can involve high-intensity treatment, with immediate negative effects on the quality of patients' and families' lives. Using colorectal cancer as an exemplar, this research study aims to improve our understanding of why some cancer patients require more unplanned hospital treatment near the end of life than other patients. The study will use data for all patients who have died from colorectal cancer in England in recent years. These data will include characteristics of patients (e.g. age), their cancer diagnosis (e.g. site of cancer), treatment (e.g. surgical operation), and healthcare context (e.g. main hospital). The relationship of each of these factors with visits to accident and emergency (A&E) departments, unplanned admissions to hospital, and emergency admissions to intensive care units will be determined.

Technical abstract
Cancer causes 28% of deaths in the UK. Cancer patients near the end of life would ideally be managed solely using planned care-a combination of primary care, hospital outpatient services, community nursing, and palliative care. However, most cancer patients have unplanned hospital care near the end of life. In the last six months of life, 77% of colorectal cancer patients have at least one emergency hospital admission, with unplanned hospital stays totalling 15 days, on average, during this period. Electronic hospital records (EHRs) contain large amounts of sociodemographic, administrative, diagnostic, treatment, and organisational data linked for each patient along the care pathway. These records provide rich information to understand why some patients use unplanned hospital care more than others near the end of life.

Study population - Patients who died from colorectal cancer in England, according to the National Cancer Registry and Office for National Statistics death register.

Outcome variables - 1) Visits to emergency departments, 2) unplanned hospital admissions, and 3) intensive care unit admissions, in England in the last six months of life. These variables will be derived from Hospital Episode Statistics.

Advanced statistical methods (e.g. cross-classified multi-level models and instrumental variable analysis) will be used to investigate variation in emergency hospital visits based on:

Patient and diagnostic information - Patient characteristics, such as age and area of residence, are recorded in several datasets, including the National Bowel Cancer Audit. Cancer details (e.g. staging) are recorded in the National Bowel Cancer Audit and National Cancer Registry.

Treatment and healthcare information - Hospital Episode Statistics, the National Radiotherapy Dataset, and the Systemic Anti-Cancer Therapy dataset contain administrative, surgical, radiotherapy and chemotherapy records.

Potential impact
The impact goals of this research are to:

1. Provide evidence that can inform health service commissioners' and local authorities' decisions on how to provide palliative care services for cancer patients near the end of life. To support this goal, I will examine variation in use of unplanned hospital care between local areas, general practices, and hospitals in specific cancer populations.

2. Provide evidence on the impact of palliative chemotherapy treatments on patients' risks of needing unplanned hospital care near the end of life. This evidence will help clinicians to understand the risks of harm resulting from particular treatments. It could also help patients to make more informed decisions about their care.

3. Identify characteristics of patients, their treatment histories, and social/healthcare contexts that are associated with greater risks of needing unplanned hospital care near the end of life. This knowledge will be useful to palliative care services, hospices, nursing homes, and informal carers in identifying risk factors.

4. Determine whether cancer patients treated by any specific hospitals or in any specific regions have systematically more unplanned hospital care than other patients near the end of life. The goal is to identify 'outlying' providers/regions that need support to provide care at the level of other providers/regions.

5. Raise awareness of variation in end of life care for cancer patients across England, by engaging with healthcare professionals, patient and public groups, cancer charities, and local and national commissioners and policymakers.

The research is relevant to the following stakeholder groups:

- Policy organisations - includes the UK Department of Health and Social Care, NHS England, Cancer Alliances, Clinical Commissioning Groups, Local Authorities, the Care Quality Commission, The King's Fund, and The Nuffield Trust

- Healthcare providers/organisations - includes NHS Trusts, general practices, nursing and care homes, hospices, and providers of community services. Relevant professional bodies include Royal College of Physicians, Royal College of Nursing, and Royal College of Surgeons, for example

- Non-departmental public bodies - includes NHS Digital, National Cancer Registration and Analysis Service at Public Health England, Office for National Statistics and National Institute for Health and Care Excellence

- Charities and research funders - includes Macmillan Cancer Support, Cancer Research UK, Medical Research Council, National Institute for Health Research

- Patients/families/public - includes patient and public representative groups, national media organisations, families, informal carers, and patients themselves